High speed inspection of nuclear assets using Virtual Source Aperture techniques and advanced ultrasonic equipment

This project seeks to solve the current compromise between information and speed existing within phased array ultrasonic testing, which is restricting uptake of technological advancements in non-destructive testing applications. This project will develop a system which offers users maximum flexibility, to improve productivity and help prevent against unplanned shutdowns.